Non-animal replacement tests for acute toxicity testing

The Cosmetics Regulation prohibits the testing of cosmetic products and their ingredients on animals, as well as the marketing of cosmetics and their ingredients that have been tested on animals for cosmetic purposes. The ban came into full effect on 11 March 2013 and was the culmination of several decades of campaigning with huge public support. This progress is now under threat by the EU REACH regulations, which still require certain animal tests to be performed. This regulatory clash presents the UK / EU cosmetics industry with an enormous dilemma and places the future of the industry under significant threat. Animal testing has long been a highly emotive issue in the cosmetics sector and a major market driver. REACH is broadly supportive of alternatives to animal testing, but still requires animal tests where there are currently no validated alternatives available. Non-animal replacement tests are urgently needed which are both scientifically advanced and ethically sound. The project partners will explore the feasibility of developing relacement tests for acute toxicity that are scientifically relevant and sufficiently robust and reproducible for (ultimate) adoption as OECD Test Guidelines.